The Un-Sociable Bench, and other urban micro-territories of encounter and intimidation.

This research looks at how small locations in urban neighbourhoods can become points of exclusion and disconnection or, conversely, of sociability and belonging. Our focus is on places where people often 'hang out', often unglamorous micro-places characterised by a bench, a low wall, a nearby takeaway or a park entrance. The people for whom the outside is a place to pass time are commonly 'outsiders' in different sense: individuals and groups who may not be able or want to stay at home or at workplaces, and can't financially afford to spend time in more convivial or protected leisure environments.

The aim of the research is to investigate the stories, memories and practices of people in using these places and to explore how the physical environment becomes a site of social interaction. The project will address how different dimensions of identity (race, class, gender, age) inform these encounters. Though the urban bench may occupy a nostalgic position in conceptions of neighbourliness, this research will also investigate aspects of inequality, conflict and control. In particular, we note increasing concern about gathering in public places (such as use of dispersal orders) and how places are often sanitised, including the removal of benches, with the aim of deterring longer-stay use of the public realm. The research will explore how casting certain groups of public space users as problematic (for example, young people) is at odds with public policy on mental, physical and social wellbeing which emphasises multiple benefits to being outdoors and participating in social contexts.

The research sits within the AHRC Connected Communities programme. It is conducted in two different London neighbourhoods, working with community organisations as Co-Investigators. The primary method will be the making of a high quality film, a fact-fiction hybrid approach to documentary in which the filmmaker collaborates with participants to generate creative material, drawing on their own memories, stories and values. The starting point will be the choice of a bench within each neighbourhood, the participants generating ideas about mini-stories from the point of view of the bench and its experiences over time. A ten minute film will be produced, accompanied by a booklet with the research findings and process. The film will be shown locally, will be the focus of a stakeholder workshop, and also be widely distributed within academic, policy and community contexts. The film will inform research data through the gathering and interaction of personal stories, the development of the film narrative itself, and its potential to prompt responses from people in different positions and with varied areas of expertise.

The research will be of benefit to academics researching social use of urban places (especially in diverse or disadvantaged contexts) and those whose agenda also includes place change either through design/regeneration (architecture, landscape architecture, planning) or through policy. Policy impacts include influencing agendas regarding public health, social inclusion, intercultural integration, supporting participation of elderly and young residents, and addressing hate crime and harassment.

Potential impact
Public Sector: This project has relevance to a wide range of priorities facing Local Authorities and City Mayor's offices. Council members, policy makers and front-line workers are involved in addressing exclusion and disconnection in these everyday locations. This is a cross-cutting project which combines 'place' agendas (planners, housing landscapes, city centre revitalisation) with social cohesion and wellbeing (community safety and policing, harassment and hate crime, anti-social behaviour, social inclusion and marginalised groups, youth participation).

Third sector/NGOs. 1. Supporting vulnerable and marginalised groups, for example in homelessness (eg Turning Point, Crisis); with refugees and asylum seekers (Refugee Youth, Refugee Housing Associations); tackling mental health issues (eg MIND, Mental Health Foundation, MAC UK); ageing and associated (eg dementia-friendly communities, Big's Ageing Better, the Campaign to End Loneliness and Age UK). 2. Addressing social capital and the role of social connections in health and well-being, public health bodies in local government and Public Health England. 3. Community cohesion (eg The Young Foundation (CI this project), JRF, Institute of Public Policy Research). 4. Promoting and delivering green space management and place making, eg (Spacemakers, place-making.org, GreenSpace, Groundwork).

Professional bodies and private sector: The work and expertise of many professional groups directly impacts on the quality of the local public realm. Landscape Architects (Landscape Institute), Planners (RTPI), Architects (RIBA) Greenspace managers, Youthworkers, Social workers and mental health support professionals.

Community groups: Neighbourhood and housing organisations, local campaigns for improving environmental quality i.e. 'Friends of...', community activists. For example in one of the project locations: Greenwich Inclusion Project (CI this project), Migrant Welcome, Greenwich Mind, Greenwich BME forum, Greenwich Older Voices. Also un-affiliated people who need or want to spend time outdoors, including elderly people, carers of young children, and people with little disposable income to spend time in 'paid-for' leisure locations.

Filmmakers and enthusiasts: specifically those interested in documentary forms.

Research team and project participants: Involvement in the filmmaking process gives participants a means of communicating what is important to them, and an insight into making a professional film. We aim to build capacity for future collaboration with academic research in the community CIs and fieldworkers.

How we will initiate change:
+ Perceptual shift through sharing narratives that are voiced through the research process: why particular places are used in certain ways, what difficult situations are perceived and worked through, how safety and sociability are experienced by different individuals and groups. (Aims 1, 2, 5)
+ Deepen understanding of how marginalised groups benefit from spending time outdoors, what problems are commonly faced, and what strategies are used to overcome these. (Aims 3, 4, 5)
+ Encourage NGOs to engage with the potential of using local outdoor space to achieve their aims (i.e. for their client group), to be realistic about barriers and opportunities, and to inform their own policies and practices. (Aims 2, 3, 4)
+ Co-produce (between participants and relevant organisations listed above) a shared analysis of the impact of controls on public space and processes that sanitise and stigmatise users of public open space. Scope to impact community policing policy and practice. (Aim 4)
+ Inform design and policy practice of gathering places in neighbourhood localities, challenge agendas of 'sanitisation', provide material for government planning panels and community design processes (local and national impact). (Aims 1, 2)
+ Demonstrate potential of research/community/arts collaborations in documentary filmmaking (Aim 5).